Silencing and reactivation of antimicrobial resistance genes in Enterobacteriaceae

The aim of this project is to understand the silencing and reactivation of plasmid encoded ARGs in Enterobacteriaceae and will comprise of three main components:
1. ARG silencing in clinical isolates of Enterobacteriaceae. ARGs will be synthesised with varying A+T-richness while maintaining an identical amino acid sequence and introduced into clinical isolates of Enterobacteriaceae on a plasmid. Frequency of ARG silencing will be determined using an experimental evolution approach in nutrient-rich and nutrient-poor environments and confirmed using qPCR and RT-PCR. This will provide important information on factors which effect ARG silencing, as well as producing a library of clinical isolates containing silenced ARGs.
2. ARG reactivation in clinical isolates of Enterobacteriaceae. Using an experimental evolution approach, reactivated ARGs will be selected for in increasing concentrations of antimicrobials which are both targeted by the ARG and other unrelated antimicrobials. This will tell us the effect of antimicrobial concentration on ARG reactivation and whether the use of unrelated antimicrobials can also reactivate these ARGs.
3. Molecular mechanisms of ARG reactivation. Whole genome and RNA sequencing of isolates displaying ARG reactivation will be used to identify the underlining mechanisms of reactivation. This will determine any mutations and/or changes in gene expression which are involved in ARG reactivation.
This project will fill a significant knowledge gap about the role of ARG silencing in mismatch between phenotype and genotype, enhancing the monitoring and prediction of AMR. Importantly, this data will improve treatment options and treatment outcomes by informing the selection of the best antimicrobial for therapeutic use.